Green norms across borders: how does migration affect pro-environmental behaviour?

When students leave home to study, they are likely to change many aspects of their behaviour, and adapt and develop many of their attitudes and values as well. Some of these changes may be enduring and profound. When students migrate to a new country, such changes can be even more dramatic. This project will look specifically at behaviours and attitudes which relate to environmental impacts, such as energy use, transport choices, and waste disposal, and specifically at Chinese students who come to study in the UK.
In my own previous research, Chinese students who had come to the UK to study reported finding themselves in a country with a stronger culture of 'being green' than they had been used to back home. Interestingly, many of them said that they had changed many of their green behaviours. In my sample of Chinese students in Southampton, many reported recycling more, saving energy and using greener transport options, often out of a desire to 'fit in' with their non-Chinese peers. Two questions arise from this. Firstly, given that there are many Chinese students in the UK, how can we try to encourage more green behaviour among this significant student cohort? Secondly, what happens when students go back to China? Does the green behaviour change endure, or is it lost? These are the questions this research project seeks to answer.